Developing the world's most accurate and inclusive personal navigation app

Waymap's vision is to develop the world's most accurate and inclusive personal navigation cell phone app. Waymap was born out of requirements identified by the Royal Society for Blind Children. Through several focus groups, this London-based charity identified independent city navigation as a key issue for visually impaired children and tasked Waymap to develop a high-tech solution that would allow them to navigate cities as if they had no disability. As a result of this Waymap has developed world-leading core technology and a cell phone app that locates and navigates users to an accuracy of up to 1m and 10 degrees heading. All of this is done with no physical infrastructure and no external signal required, meaning that the navigation app can work both indoors and outdoors. This is what makes Waymap's proposition truly innovative -- no other personal navigation app on the market has adequately addressed the great indoors, which represents a major opportunity for personal navigation. Rather than a navigation app routing you just to a train station, imagine that it routed you through the building, underground to your platform, on to your train, off your train and all the way to your destination. These are the truly end-to-end journeys that Waymap believe we can make a reality.

The funding provided by Innovate UK will allow us to extend the functionality of our core location algorithm, known as TRACE, to ensure that it operates effectively while the cell phone is carried in all the manners that a usual commuter would carry their cell phone in.

In addition, this funding will allow Waymap to develop our app to a level whereby the features included in the app are fit for market use and equivalent to those that are expected and offered by the other personal navigation apps that are currently on the market. This includes features such as live transport data feed integration (e.g., bus, train and ferry routes and timings), integration of alternative transport methods (e.g., for-hire bicycles, car-sharing services, and electric scooters), integration of 3rd party ride-hailing services, recognition and saving of frequently visited locations and trip pricing.